Antisense transcripts as novel biomarkers involved in the pathogenesis of ovarian cancer

Ovarian cancer is the second most deadly cancer in women. This disease represents an important clinical challenge as tumour are detected at advanced stages and resistant to therapies. There is urgent need to improve its clinical outcome and patients' poor prognosis. Major attention has been given to the importance of discovering novel biomarkers for early diagnosis and effective treatment. This project addresses this clinical need by investigating the role of antisense transcripts in the development and progression of the disease. Antisense transcripts are RNA molecules that are generated by antisense transcription of DNA and involved in many cancer processes, including tumorigenesis, metastasis and therapeutic resistance.
The project will take advantage of the latest bioinformatics, cellular and molecular techniques to study ovarian cancer using both cell line and patients' tumour tissue. Expression of antisense transcripts generated from LINE-1 will be assessed in a large patient cohort. These will be validated in ovarian cancer cell lines for functional studies. Gene editing of deregulated transcripts (RNA interference and CRISPR/Cas9) will be used to regulate expression and study the functional effect on genomic stability, cancer stem cell enrichment, cell proliferation, migration, tumorigenicity and resistance to therapy. The affected gene networks will then be studied by next-generation sequencing. Epigenetic regulation of antisense transcripts will also be undertaken to evaluate the effectiveness of epigenetic drugs in combined therapeutic strategies for ovarian cancer.
This project contributes to the important research that is undertaken by the Nottingham Ovarian Cancer Research Centre (NOVARC). A key priority of NOVARC is to nurture early career researchers by providing a dynamic research environment that will accelerate the development of novel diagnostics and therapeutics into the clinic.